Unexplored transitions between savanna and forest in Africa

The student will combine inventory data from forests and savannas in Africa, while filling crucial sampling gaps with field work, to identify the conditions underwhich forest transitions to savanna.